Imaging and analysis of molecular materials and their reactions by electron microscopy

Synthesis of small organic molecules including polyaromatic heterocycles to be studied using transmission electron microscopy as well as bulk techniques such as NMR spectroscopy, IR spectroscopy, MALDI-ToF MS and TGA. Further use of these small organic molecules to synthesise covalent organic frameworks (COFs) both as crystals and associated with nanocarbon support structures.